Power Struggles: How parasite mitochondria control infection in animals

Apicomplexan parasites cause diseases of humans and animals globally, including toxoplasmosis, caused by Toxoplasma gondii, which is life threatening in immunocompromised people and is responsible for huge economic losses annually in the sheep industry due to ewe miscarriage. After establishing infection across the intestinal epithelium T. gondii disseminates through different tissues, including the brain as it can cross the blood brain barrier. Typically, the immune system would push the parasite to differentiate to its dormant cyst form that persists in the host for its lifetime, while in immune failure the parasite reactivates and causes disease. Dissemination into different tissues prior to differentiation is important for disease severity upon immune failure, which can include fatal brain damage. A broad parasite dissemination throughout the host tissues also impacts transmission since much of the horizontal transmission occurs via ingestion of tissue cysts by carnivores (such as people eating sheep and lamb).
The ability of T. gondii to survive in different growth environments is attributed to its metabolic flexibility. The parasite mitochondrion plays an important role in its metabolic networks and contributes to this flexibility. It is therefore likely that parasite mitochondrial functions are important for survival in different tissues and thus for dissemination and persistence in the host. Notably, the mitochondrion includes the mitochondrial electron transport chain and ATP synthase that are critical for ATP synthesis and for the function of several metabolic pathways. Yet our understanding of the role of these mitochondrial functions during host infection is limited.